The Growth and Decline of North East Jewish Communities, 1881-2000 (Staff-led CDA)

This project partners with the Tyne & Wear Archives (TWA) to explore why Jewish communities in the North East, which grew rapidly in the period after 1881, declined dramatically in the latter half of the twentieth century. Newcastle, Sunderland and other smaller urban centres once were home not only to synagogues but to Jewish sports clubs, literary and dramatic societies, newspapers and charities. What caused this world to flourish and fade? The project employs a network analysis approach to trace the growth and decline of these communities and will be embedded in two of the TWA's current heritage projects.